Teesside University and TaperedPlus Limited KTP 24_25 R3

To realise significant capacity for growth through the integration of AI technology by utilising NLP and LLM to create and embed an AI-Driven Design and Business Intelligence System.